Campylobactor Biosecurity

Byotrol are working with the University of Liverpool to perform research with the poultry supply chain to develop a camplyobactor intevention programme utilising Byotrol products as a disinfectant.